University of Sussex and Mind Health AI Limited - AKT4

To test an AI-augmented Cognitive Behavioural Therapy (CBT) for alcohol addiction. The project will evaluate feasibility and impact of this innovation in real-world care settings, supporting future development of a safe, effective and scalable digital mental health intervention.